Pyramis Security Review

Pyramis Platform takes its security responsibilities very seriously and whilst every effort is taken to protect the data we hold, we have requested additional funding from the Techonology Strategy Board to seek external expertise to provide Cyber Security advise and test our services for known vulnerabilities. Together, we will provide a better and more secure solution.